MesslyID

"The project seeks to explore the feasibility of using innovative, state of the art blockchain technology to revolutionise the ID verification process for doctors and healthcare workers. This will enable more efficient healthcare provision and directly transform service delivery.

During the process of building and selling Messly Locum, we discovered a number of critical failures in the current process of verifying the identity of new doctors who want to fill temporary vacancies in a Trust. The current process is highly inefficient, costly and unsafe and has not seen any innovation or use of digital tools in the last 10+ years.

The inefficiencies in current processes and the inability of Trusts to register new doctors quickly and safely has a number of significant impacts.

Firstly, it increases the risk of fraudulent doctors working in the NHS (identity fraud in the NHS totals almost £1bn per year).

Secondly, the inability to quickly and safely employ doctors to fill vacant shifts compromises safe staffing and therefore the ability of Trusts to deliver a safe service.

Thirdly, it causes a reliance on agencies to facilitate the filling of temporary shifts (at a cost of over £200m a year).

Fourthly, the current process requires significant manual intervention from HR departments at great expense to the NHS.

This is a long-term and growing problem as the shortage of junior doctors continues to grow as demand for healthcare increases."